Policy and Practice for Environmental Change

The Rural Economy and Land Use (Relu) Programme is an unprecedented collaboration between ESRC, BBSRC and NERC. Running 2003 - 12 it has had a budget of £24m, with additional funding from Scottish Government and Defra. The programme has the following specific objectives:

Science Objective
To deliver integrative, interdisciplinary research of high quality that will advance understanding of the social, economic, environmental and technological challenges faced by rural areas and the relationship between them.

Capacity Building Objective
To enhance and expand capabilities for integrative, interdisciplinary research on rural issues.

Knowledge Transfer Objective
To enhance the impact of research on rural policy and practice by involving stakeholders in all stages of Relu, including programme development, research activities and communication of outcomes.

The aim of Relu is therefore to provide a body of evidence, supported by underpinning inter-disciplinary research integrating the social and natural sciences that can be used to inform policy and practice in this area. The programme has considerable relevance for policy and practice, and not only for rural and land use policy. Relu has also been a radical experiment in project and programme management and capacity building for interdisciplinarity and knowledge exchange, involving three research councils, 85 projects (each involving social and natural scientists), 50 research institutions, 500 researchers, 40 disciplines and over 4000 stakeholders engaged extensively in the framing, conduct and dissemination of the research.

External interest in the programme has always been strong, but as it reaches its climax, demand for its research findings and interest in learning lessons from the programme continue to run high.

The Relu Programme Management Group have invited a proposal for an extension to the Director's Office contract. The applicants have undertaken the Director's Office function of the Relu programme since December 2003 and the current proposal represents a one year extension to undertake a number of specific functions to realise the impact of the research on policy and practice and to inform research and knowledge exchange policy and emerging Research Council programmes (such as Living with Environmental Change and Global Food Security) in relation to approaches to interdisciplinarity and knowledge exchange. A range of communication activities are planned, including synthesised publications extracting the policy and practice implications of Relu research.

Potential impact
There are four main audiences for the extension:

The scientific community interested in Relu - This group encompasses the biological, environmental and social scientists with an interest in research on rural economy and land use. It includes those individuals, organisations and institutions with a specific interest in the direction of Relu and the outputs it will produce, including the research communities within successor programmes such as LWEC and Global Food Security.

The Research Councils - This group includes the ESRC, BBSRC and NERC as the three sponsoring research councils, as well as the umbrella Research Councils UK.

Stakeholders - These are organisations in the public, private or voluntary sectors that have an interest in the Relu programme and particularly those that contribute to forming future policy and practice.

General public - This includes the broader public beyond the scientific and stakeholder communities, but with an interest in the societal issues surrounding rural economy and land use.

Plans for engaging with these audiences are outlined in the case for support and impact plan. This will primarily include:

1. Production of a quarterly electronic newsletter to be distributed to the Relu mail base of 2000 interested stakeholders and researchers and through contact networks and websites of successor programmes;
2. Networking of the Programme with non-academic sectors including Government Departments, Devolved Administrations, regional and local government, other public bodies, and the private and voluntary sectors;
3. Orchestration of programme responses to key stakeholder and policy consultations;
4. Preparation and dissemination to stakeholders of Policy and Practice Notes presenting key findings of projects as part of the established Relu publication series;
5. Maintaining Relu's high quality website, showcasing Relu research findings and knowledge transfer;
6. Production of a briefing paper on the Relu programme's key achievements;
7. Advice to successor multi-partner research programmes on knowledge exchange and interdisciplinarity, including joint meetings between Directors' Offices;
8. Facilitation of a high level seminar with Research Council leaders to identify messages from Relu for research council policy;
9. Preparation of specialist articles for technical and professional magazines to disseminate research findings;
10. Generation of press releases on newsworthy events and research findings.